What is the impact of parental social class on parent- professional relationships for parents of children with SEND in England

My proposed research is centred on parent-professional relationships for parents of
children with Special Educational Needs and Disabilities (SEND), viewed through the
lens of social class. Previous research on parent-professional relationships has typically
found that middle class parents are better placed to engage with schools and secure
support for their children, than their working-class counterparts (e.g. Crozier, 2001).
Through my research, I aim to explore the extent to which these findings are applicable
to the experiences of parents of children with SEND from middle-, and working-class
backgrounds.